The University of Hull and Network Communication Systems Limited

To create an intelligent hand held, non-intrusive vital sign monitoring device for use in many sectors of the care industry for the ageing population. It will empower users and carers to prevent the occurrence of clinical incidents and/or limit their severity for the user.